Leverage the ubiquitin system for engineering synthetic immunity in barley

The project I am applying for aims to engineer a novel method of pathogen resistance in plants by harnessing the ubiquitin-proteolysis system. A pathogen overwhelms the plant immune system through the secretion of effector proteins. This project will explore the possibility that the ubiquitination machinery, E3 ligases, could be re-engineered to have specificity towards certain pathogen effectors. This would result in the ubiquitination of pathogen effectors and their subsequent degradation which would disarm the pathogen and increase the likelihood that the plant will overcome the infection. This would effectively add an entirely new mode of immune defence. The objective of this research effort is to reduce the global burden of crop pathogens thus improving food security. The traditional development of pathogen-resistant crops often yields short-lived results due to the ability of the pathogen to evolve quickly, such as Puccinia hordei. It is plausible that this method will provide long-term protection particularly if the defence mechanism is inducible. The project will also investigate the possibility of strengthening existing plant immune systems through their activation by E3 ligases which already have a role in immune activation.